'Imperialism in feminist and suffrage politics in the UK from 1885-1918: lessons for public history.'

My principal research question concerns how popular memory, public histories and suffrage campaigners' self-memorialisation have addressed the complex relationships between feminism, suffragism, race and imperialism in the UK in the late nineteenth and early twentieth centuries. My research should shed fresh light on how academic and public histories of race, empire and gender influence one another. At a time when so-called 'culture wars' form a significant part of political discourse, this is an important question.

This research is timely and significant for several reasons. The ways in which public history presents suffrage campaigners sustains their status as Britain's first feminists, symbolic figures who can appear beyond critical reflection. They are still treated as inspirational figures: Extinction Rebellion claim to be inspired by the suffragettes, whom they bracket alongside US civil rights campaigners, and the Fawcett Society sees itself as the inheritor of Fawcett's legacy. However, contemporary UK feminism is embroiled in longstanding, difficult debates about whether it benefits Black and Asian-heritage women or is just another form of white supremacy/saviourism, positing minoritised women as victims in need of help. It is difficult to understand these debates without considering how public histories of feminism have engaged with suffragists' uses of race and imperialism.

Following the 2020 murder of George Floyd, numerous British organisations, from the Church Commissioners to the National Trust, reflected on their historic connections with the Atlantic slave trade, race and empire. Educational institutions discussed de-colonising curricula; museums re-considered the content and presentation of collections. These actions have been strongly contested, as the 'culture wars' directly engage public history and history teaching.

The centenary of the 1918 Representation of the People Act fell just before this period of debate about Britain's imperial legacy, so was largely insulated from it. The centenary generated a substantial number of public history interventions. Some of this material remains available online, or can be uncovered through interviews with those who created it. Critical questions to explore include:
- how relationships between UK campaigners and those in Britain's empire were addressed;
- the extent to which these public history projects addressed the role of Asian-heritage women in UK suffrage campaigns; and
- the approaches taken to the roles of race and empire in UK suffrage discourses.